Gallium nitRide based Advanced PHotonIc Crystal Structures (GRAPHICS)

The blue semiconductor LED was invented by Japanese inventor Shuji Nakamura in 1992 four years later, the first low-power blue laser was first realised eventually receiving the Nobel Prize for Physics along with Professor Isamu Akasaki, and Hiroshi Amano in 2014\.

Since then blue lasers have found significant market traction in many applications, including quantum, displays, medical, and recently into car headlights (illumination). Blue light emitters are crucial for the emission of white light and in red, green, blue (RGB) displays.

GaN is the semiconductor material that allows the emission of Blue light (including blue lasers). This is the least mature of the semiconductor materials in common commercial supply and there is much to be learned about dealing with this material. The University of Glasgow has key expertise in developing this material.

The Photonic Crystal surface emitting laser is a novel new laser type which has recently become a commercial proposition. Vector Photonics was incorporated in 2020 to commercialise the patented award winning technology devolved by the team. This is the first company commercialising PCSELs.

GRAPHICS, will combine the expertise from Glasgow and Vector to realise a GaN PCSEL.